An Integrated Value Chain for the Coffee Industry

This proposal will consolidate a partnership between UK-registered business and research organisations, and Swiss SME Farmer Connect. All of the partners in the proposal have been in contact for at least 2 years, and in the case of Trade in Space (TIS) and Farmer Connect, the first stages of technical product integration under the framework of a commercial product partnership agreement have been explored. All of our partners have developed software and services which add value to forest-commodity producers, and enhance opportunities for sustainable production of the most widely imported agriculture products in both the UK and Switzerland.

Trade in Space has produced satellite-based services to monitor deforestation risk with agri-commodity supply chains, including coffee and cacao production landscapes. Farmer Connect has created highly innovative data-capture and distribution frameworks based on blockchain based architecture; the company is a global leader in the delivery of farmer-centric digital identity and product traceability services. Other project stakeholders CABI and Assimila have created earth-observation data driven models to monitor pest and disease risk at coffee agriculture sites. The University of Leicester's National Earth Observation Centre has developed an enhanced deforestation monitoring capability which increases the accuracy of industry-standard, open-source deforestation monitoring algorithms.

Together our partnership offers a chance to lead the world in deliver of deforestation monitoring services, whilst also adding value with supporting information on pest and disease risk, digital product traceability combined with opportunities to directly communicate - and financially transact with smallholder farmers.

There unprecedented commercial, environmental, and socially-driven demand for these services as the full weight of climate change, and climate change mitigation efforts are brought to bear on some of the worlds most fragile small-holder agriculture communities. By combining our services, we will offer an easily accessible route beyond simple compliance to globally emerging sustainability regulations:

The core elements of the project will include:

1. Technical Integration and test of partners' highly innovative software service products and creation of an combined service product offering.
2. Further coffee pest and disease model validation of critical coffee pest and disease in new geographies and landscapes.
3. Further validation and ground accuracy assessment of various satellite EO powered deforestation models, with ground verification of accuracy .
4. Real-life deployment and test of integrated service characteristics with a coffee farming co-operative, raising research TRL to 9\.
5. Commercial Roadmap to further develop project outputs and deepen collaborative product development opportunities.